University of Strathclyde and Coolside Lmited KTP 22_23 R1

To embed capability in image and language recognition, Machine Learning and Artificial Intelligence, and behavioural economics, to develop a platform that can proactively determine and address ongoing counterfeiting and unauthorised product distribution, protecting the brand, supporting other brands that use the platform, and altering incentives to influence counterfeiting activity.